HouseInc - Inclusive, Affordable and Sustainable Housing for Marginalized Communities

The objective of HouseInc is to apply innovative methodology to deeply analyse interlinked dimensions of housing inequalities in the context of marginalized communities. HouseInc will empirically examine economic, social and ecological drivers and assess impacts of various indicators on housing inequality to derive policy recommendations that foster the adoption of effective measures addressing housing inequality across Europe. With a transdisciplinary dialogue, the project developsinnovative social, financial and digitalsolutions that can be up-scaled and thus, contribute to a better socio-economic and sustainable integration of vulnerable groups in European societies. HouseInc takes a systemic view and assesses interlinkages of housing inequalities - emphasizing energy and mobility poverty, digital dimensions, employment opportunities, family and socio-demographic conditions, energy-efficiency and health - on a micro-, meso- and macro-level. The interdisciplinary HouseInc consortium - consisting of research institutes and universities, policy think tanks, NGOs and practitioners on the ground - involves case studies to engage directly with members of four marginalized communities in or from Eastern Europe. Besides a mix-method approach, including modelling and a GIS-based analysis depicting geographical and future housing inequality, we implement a multinational survey to better understand housing inequality in light of recent events such as COVID-19 and Russia's invasion in the Ukraine. The research results will be assessed, mapped and scaled up using Living Labs and various stakeholder engagement activities to provide innovative solutions addressing housing inequalities and translating them into valid local, regional, national and EU policy recommendations impacting EU and national funding programs and providing a comprehensive overview and guidance for policymakers to mitigate housing inequalities.